Cyber Range

Cyber security training for students, training to gain knowledge and experience in the many facets of cyber security including : penetration testing, networking security and analysis of zero day attacks.